Field demonstration of atomic vapour cell magnetometry

Portable unshielded atomic magnetometry offers significant enhancement in the sensitivity of compact magnetometers. This project will develop the design and optimisation of the atomic vapour cell, which is a critical component of these sensors. Exploiting expertise at Strathclyde University, Inex, Fraunhofer CAP and Thales, we will develop mass-producible atomic vapour cells in tandem with system-level demonstration of unshielded atomic magnetometry. By combining technical development with important steps in application and market development, we will significantly close the gap between laboratory measurement and real-world application.

Potential impact
The potential disruptive nature of Quantum Technology has been recognised by the UK Government through its investment in the area announced in 2013. Through the ongoing translational work in e.g. atomic sensors and metrology it is becoming increasingly clear, that potential commercial devices will share a range of common components or build on shared platforms in areas such as laser sources, optical systems, vacuum technology and control electronics.
Close integration of component development between highly specialised technology providers and academia provide the foundation for the translation of some of the research-based outcomes (e.g. from the Quantum Technology Hubs) to the industrial environment and early adopters. This is also a key component in the strategic development of the UK supply chain, that will ultimately form the basis for a new Quantum Technology industry.
With the present proposal, we seek to build on links with industrial collaborators with significant expertise relevant for the creation of autonomous and miniaturised systems for optically pumped atomic magnetometers. The work particularly targets the core supply chain technology of the atomic vapour cell and extends to optical integration and control. The resulting miniaturised magnetic sensor for operation in an unshielded environment has the potential for a range of applications in diverse fields including defence/security, geophysics and healthcare.
For additional information, see Pathways to Impact statement